Exploring the impact of the early obesogenic home environment on children's growth and psychological development.

Background In 2015, 21.9% of children aged 4-5 and 33.3% of those aged 10-11 were either overweight (OW) or obese (OB) (PHE, 2017). OW and OB are associated with complex co-morbidities such as type 2 diabetes mellitus and psychosocial disturbances (Lakshman et al., 2012). The early home environment (HE) plays a critical role in the development of food preferences, eating behaviours and health in later life (Birch & Anzman, 2010). Objectives To examine: The effect of aspects of the early obesogenic HE on children's psychological and physiological development during childhood and how this tracks into adolescence. Geneenvironment interactions to assess the impact of early obesogenic HE on weight development based on genetic risk. Aspects of the HE within low socio-economic groups and to compare how early obesogenic HEs vary between different socio-economic groups. Hypothesis Aspects of the early obesogenic HE influence the physiological and psychological development of young people. Significance Recent NCMP figures highlight that more and more children are becoming OB before entering primary school. Previous research highlights that experiences during early childhood play a key role in increasing the risk of OB (Birch & Anzman, 2010). Little research has been conducted to longitudinally evaluate the role early environmental, biological and psychosocial experiences have on psychological and physiological development by early adolescence. This research will use advanced quantitative methods to provide a clear framework for examining how various early life environmental, biological and behavioural
factors affect psychological and physiological development during childhood and adolescence. This research will be used to ascertain early life predictors of growth and weight development and psychological outcomes (e.g. self-esteem, body image, disordered eating behaviours). The findings will be used to: inform the design of future interventions, make public health recommendations for modifying the HE to reduce risk of adverse physiological and psychological outcomes. Method Systematic review and meta-analysis of published data on the relationship between aspects of the early obesogenic HE and child body weight trajectory. Secondary data analysis of data from the Gemini Twin birth cohort study, a large sample of 2402 families with twins born in the UK in 2007. The dataset will be used to: Explore the influence of aspects of the early HE such as meal times, food accessibility/ availability, social, media and parental modelling on growth development and weight in young adolescence. Explore, using general linear models how these aspects of early HE influence psychosocial development (e.g. self-esteem) and the development of eating behaviours (e.g. food preferences) in young people. Use the twin method to explore the relative contributions of genes and HEs to growth and eating behaviour in childhood and examine gene-environment interactions to ascertain if the influence of the early HE mediates genetic risk of obesity in later childhood. Assess the extent to which the early HE accurately predicts child growth and weight development by using weight trajectory models. In the second phase of the research, data will be collected from low SES families using the HE questionnaire (HEQ), piloted in a low SES group to assess the usability of the measure in this sample. The measure will be adapted as required. The HEQ will then be used to collect new data in low SES families with children aged 4 years to mirror the Gemini study. These findings will be used to examine the obesogenic nature of the early HE in low SES families and compare these findings with the higher SES families from the Gemini study. References Birch & Anzman (2010). Child Development Perspectives, 4(2), 138-143 Lakshman et al., (2012). Circulation, 126(14), 1770-1779 Public Health England (2017). http://www.noo.org.uk/NOO_about_obesity/child_obesity